Generation of Alkaloid Diversity Using Biocatalysts

Technical abstract
The enzymes responsible for the biosynthesis of natural products represent a phenomenal starting point for mechanistic and engineering studies. In this proposal we use enzyme engineering as both a tool to understand mechanism and as a means to generate enzymes with new catalytic activities.

General Objectives - Collectively, the experiments described in this proposal will enable the generation of a broad base of biocatalysts that will catalyse the stereoselective production of a variety of beta-carbolines, a chemical scaffold widely used in pharmaceuticals. The work will also provide a mechanistic framework to understand the mode of stereoselectivity in other enzymes. We focus on the Pictet-Spenglerase from indole alkaloid biosynthesis, strictosidine synthase, as well as several halogenases that catalyse chlorination of indoles.